Associate Scientist for the XMM-Newton Survey Science Centre

The XMM-Newton Survey Science Centre (SSC) was established to ensure that the scientific potential of observations using the European Space Agency's cornerstone XMM-Newton X-ray observatory can be exploited fully by the broad scientific community. The SSC is a European UK-led activity that is developing software for users and for the initial processing of all data from the XMM-Newton satellite, is undertaking that initial processing, is creating comprehensive X-ray source catalogues, and is undertaking a follow-up identification programme using ground-based optical telescopes to facilitate the science that can be obtained from large samples of X-ray sources. The SSC is thus vital to the success of the mission. Professor Worrall is a member of the XMM-Newton SSC team in the capacity of Associate Scientist. This application requests the necessary resources for her to fulfil her responsibilities, which include providing independent advice to the development team concering the data products and X-ray identification activities. The travel and subsistence requested will allow her to interact with team members through participation in the semi-annual meetings of the Science Advisory Group and X-ray Identification Working Group.